cybersecurity15

At As You Like it Events as a growing company we are concerned that our current information security, controls and processes, may not be robust enough to protect our business' data and our client's data from cyber attacks. If we are successful with our funding application, we believe that this will help us to operate securely for the foreseeable future.